WacaSoft: Weather and Climate Workflow at Scale (Software)

The UK academic community has historically been a world leader in weather and climate simulation - with major consequences for our economy and future policy. A key part of that leadership has arisen from our ability to simulate the future with world class modelling systems, and make the best use of that data. To retain that leadership position requires ongoing investments in modelling technology, from software, to computers, and analysis systems.
A key problem for weather and climate simulations at scale is handling the data products, both immediately, and in the lengthy analysis phases (years) which follow the simulations in the big machines (months of real time). This problem is exacerbated with the move to exascale, where we anticipate another leap forward in data production, and in the use of AI for weather and climate, where the training data will be petascale.
While there is a role for fast POSIX disk in this workflow, given both technology trends and costs, making the best use of object stores as well is becoming a necessity, as is trying to minimise data movement. Our objective here is to take some existing new software components which address object store usage and minimising data movement (our new computational storage client, and the storage proxy, reductionist), and lift their technology readiness levels to the point where they can be used in production.
We concentrate on object stores because they scale well, and most importantly, provide an easy to manage interface which can be used for sub-communities to do their own distributed data management and distributed data analysis across core fabric delivered by facilities.
This application is in response to an invitation to NCAS-CMS (received by Bryan Lawrence) to make this bid. NCAS-CMS provides software services to the UK academic weather and climate community, with core activities ranging from generic HPC support, via the porting and optimising of large codes, to the development, maintenance and user support for standards compliant data analysis tooling. We are just now ourselves beginning to exploit object stores, and need to be the vanguard in developing and deploying tools which our community can use easily. Recent investments in software development, beginning with EC funding, and concluding recently with UKRI EXCALIBUR funding have provided us with new software products which show real promise in helping users, and especially those high-end users with petascale workflows, manage and exploit their data. However, these software products are relatively immature, and while they show real promise (e.g. see the draft paper describing our object store based computational storage available HERE), there are several important steps necessary to make them production ready and feature complete. Fortunately, these steps are amenable to delivery with the relatively small investment outlined here.
Clearly there is much else we need to do with software for weather and climate, but we believe that this small timely investment, leveraging much larger investments from Excalibur will make a big difference in the science we can do, and hence to the well being of the UK.